HCL Corrosion in Oil and Gas Processing Vessels and Distillation Columns

Corrosion is a costly and damaging predicament across multiple industries. In the case of the oil and gas industry, the extremity of corrosion is dependent on the petroleum geology, resulting in a variation of the composition of crude oil. Based on "Agilent Technologies", an average of 25.26 mg/kg of chloride were found in 12 samples. Crude oils containing magnesium and calcium chloride salts incline to hydrolyse at the botom section of the column, in turn this augments dew point corrosion. Majority of chlorides formed from those salts that are not removed from desalting, result in the overhead piping and accumulator vessels, which operate at higher temperatures. Due to the presence of wash water in the desalter unit, hydrolysis of the chlorides produces hydrochloric acid (HCl), causing active acid corrosion. Consequently, this leads to equipment failure and a reduced quality of products which may not meet required specifications, resulting in rejected batches and wasted materials. On average, the industry spends over a million dollars on treating HCL induced corrosion through
chemical inhibition, metallic coatings, equipment replacement and in-situ corrosion monitoring. Given these mitigations, ongoing monitoring and long-term solutions are necessary to allow for a more efficient process flow and output.
To avoid corrosion during distillation, the concentration of chlorides in crude oil should be less than 1 mg/L. Experimental data will be obtained to perceive the induced corrosion through utilising in-situ electrochemical analysis techniques. A corrosion rate model will be developed to aid in predictinng the rate of hydrochloric acid induced corrosion within severe environments.